On-Line support for children with special needs

The Student Support Portal is an on-line community made up of students with a disability and their family members, professionals working in the education sector and assistive technology manufacturers and publishers.

Our aim is simple: We want to remove barriers to learning and raising attainment levels in education.

How will we do this: By connecting students with additional needs to the creators of assistive technology.

Due to the current Covid-19 situation special schools and children with special needs are facing numerous new challenges.

This project will offer students who are currently studying from home, access to the additional disability related supports they need to fully engage in home based study activities. We will also provide a community space for students and parents to meet on-line and share experiences and resources as they adjust to this new way of living and studying.

Through this project we will be negotiating with many of the specialist providers for the free provision of specialist software titles for the duration of the nations social isolation. We will also work to provide links to many of the support services and providers who can offer resources and supports to students and parents to assist in the provision of education in the home environment.

Our goal is to provide an on-line support platform for students with special needs and disabilities throughout the UK. We will enable students and their families to engage in study captivities by giving them access to the specialist assistive technology products produced by the leading publishers and manufacturers in the industry.